Wireless sensor design for wind turbine preventative maintenance

Small Wind turbines are an increasingly important element in the drive towards helping the UK become energy independent and achieving the target of 15% energy production from renewables by 2020. Annual maintenance or service checks are a major part of the overall cost of ownership of a turbine and can deter adoption or increase the time taken to pay back on investment. This project will explore an innovative way of using low cost, low power sensors to monitor turbine performance and condition to predict when a service may be due or to fault find on failure. New technology means that it may be possible to embed many sensors in each turbine, using energy harvesting to power both the sensors and a low energy wireless connection. By utilising wireless connection to the internet, the turbine can be monitored remotely.